Early Life Air Pollution Exposure and its Lasting Effects on the Lung

Air pollution comprises a complex mix of gases and particulate matter (PM) that are both detrimental to health, increasing morbidity and mortality. Fine PM (PM2.5) is known for its capacity to infiltrate the alveolar region
of the lungs. PM2.5 is strongly associated with respiratory diseases, including asthma. Asthma is a chronic respiratory disease that affects more than 300 million people worldwide. Environmental factors, including
exposure to PMs, play a significant role in the development and exacerbation of asthma. Exposure to air pollution in early life, particularly during critical pre-natal developmental windows and in infancy, has been
shown to increase potential to develop asthma vulnerability later in life. However, the cellular and biological reasoning of this susceptibility is still unknown, though a form of biological memory in the two main cell types
of the alveoli, namely epithelial cells and macrophages, is suspected. This proposal aims to test the hypothesis that early life exposure to PM cause epigenetic modifications in those cells, and that these
changes may contribute to asthma in later life. Three main objectives will be carried out to determine which particulate aerosol components may be more hazardous and the changes that happen to epithelial and
macrophage function following particulate exposure using a combination of in vitro and in vivo models and their respective exposure systems.